Future Fleet

**'3rd Space Future Fleet' is a dynamic, immersive control surface for operators of autonomous maritime vessels and fleets.**

Using the latest 3D reality capture and real time game engine production pipelines, **3rd Space Future Fleet** has been developed in partnership with IBM to assist global fleet operators to develop their remote operations across the 'four degrees of autonomy' required to safely monitor, control and maintain their vessels in a secure, dynamic and intuitive user focused interface.

Offering unparalleled visual acuity, secure and robust data analytics and customisable control surfaces, **3rd Space Future Fleet** will present autonomous maritime fleet operators with the most innovative and immersive management and monitoring technologies available today.